Nuclear Excitation by Electronic Processes: the generation of hot and dense plasmas

I propose that I spend the first year becoming intuitively competent in Quantum Field Theory, QED and QCD and all applications [in this case]. A literature review would be quickly completed on all theories and all experimental propositions. We would hopefully discuss and analyse all viable methods and narrow it down to 2 - 3; taking into account cost and likelihood of success (which would rely on the reliability of preliminary measurements). This would in turn lead to the second year, which would largely involve simulation work allowing us to accrue the laser/accelerator time required. The third year would then be spent at the required facility, diligently attaining data until a publishable statistical standard of success is reached. It would be excellent if new and useful experimental methods could be developed as a result of the NEEC observation goal.